First steps in Computer Science

This project will develop friendly and engaging graphical touch screen software for Year 1 pupils to introduce them to the world of computer programming. The aim of the software is to introduce basic programming concepts accompanied by increasingly complex programming challenges to embed this new knowledge as they begin their journey into the world of computer science. The software will collect data behind the scenes on how the pupils interact with the challenges and provide quick and easy-to-understand, individually tailored reports to teachers showing where key learning objectives from the computer science national curriculum have been achieved or misconceptions about important concepts are developing. The aim of the reports is to support learning and enable the effective and fun teaching of programming to children from Year 1 upwards. Current world leading research in the field will inform the design along with discussions with expert researchers and Key Stage 1 teachers to ensure that the pupils are given the best possible introduction to their computer science education and that teachers are supported in implementing the new computer science curriculum.